Infrastructure for Digital Arts and Humanities: a National Repository for Literature and Linguistics Continuation 2023-2025

The project will operate a repository service for researchers across the UK for the curation of digital outputs of projects in literary and linguistic disciplines, acting as a hub in the new national digital
curation service from June 2023, funded by AHRC as part of the Infrastructure for Digital Arts and Humanities (iDAH) programme. The project will continue to carry out the necessary organizational,
administrative and technical tasks to maintain and enhance the service. The repository will build on the collections, reputation, expertise and experience of the Oxford Text Archive (OTA), which has
long been a de facto pillar of the research infrastructure in the UK. The work will focus on three thematic areas: (i) collections development, (ii) delivering research data for re-use, and (iii) connecting to the national and international research infrastructure.